University of Brighton And The Guinness Partnership Limited

To develop and embed an eco-retrofit capability, pilot by retro-fitting company offices to deliver environmental and financial benefits and optimise for future roll-out to the residential portfolio.